Wearable Exoskeleton Exercise and Rehabilitation Device

This project will aim to support the sustainable economic recovery within the fitness & healthcare rehabilitation sectors from the impacts of COVID-19\.

The project will specifically focus on overcoming the challenges associated with restricted access to gyms, fitness centres and rehabilitation clinics.

The project will focus on the experimental development of a new breed of innovative wearable devices for training and rehabilitation purposes.